Synthesis and Evaluation of Prodrug Iminosugars

Technical abstract
In order to dissect the molecular basis of cereal starch metabolism, this project will

take a novel chemical genetics approach through the employment of small

molecule inhibitors to directly manipulate carbohydrate-active enzyme activities in

germinating barley seed.

Based on recent results from Prof Field’s group, this project concerns the

development of a series of enzymatically hydrolysable alpha-1,4-glycosylated

iminosugars with tissue-specific activity in germinating barley seeds, acting as

novel pro-drug inhibitors of alpha-glucosidase and control enzymatically noncleavable

analogues. This will involve the exploration of new chemical and

enzymatic routes for the synthesis of the target molecules, in vitro enzyme

inhibition studies through activity assays against barley glycosidases, analysis of

enzyme-inhibitor complexes by X-ray crystallography, and in vivo analysis on

germinating barley seed (phenotype screening as well as metabolite and

glycoprotein N-glycan analysis).